Queen's University of Belfast and Northstone (NI) Limited KTP 23_24 R1

To develop a novel lightweight roof tile product by increasing the material efficiency and realising production efficiency savings. To develop new Eco series tiles, establish its carbon and performance credentials in line with the sustainability strategy.